MICA: Childhood arthritis and its associated uveitis: stratification through endotypes and mechanism to deliver benefit; the CLUSTER Consortium.

Childhood arthritis, classified under the umbrella term juvenile idiopathic arthritis, JIA, and its associated eye inflammation, JIA-uveitis, can be devastating for both child and family, and impose significant long-term economic burden on society. Despite improvements in the management of JIA, and increasing availability of new medicines, many children still undergo prolonged treatment with multiple drugs that may not work, leaving them exposed to uncontrolled inflammation, side effects, and the damaging effects of disease, which include disability, vision loss, lower quality of life and reduced chances of employment. Early control of childhood arthritis and JIA-uveitis translates to better longterm outcomes and economic benefit. However, current JIA classification does not inform choice of drug for most children, and there are no verified clinical or biological tools with which to predict disease course, select treatment or predict response. Effective strategies allowing doctors to choose the right medicine, at the right time for each child ('stratified medicine'), would increase early remission rates, reduce suffering, improve long-term outcomes and avoid years of treatment with ineffective drugs. To start to address these unmet needs, we established a partnership between 4 large UK JIA cohort studies, the Childhood Arthritis Response to Treatment (CHART) Consortium, representing 5000 children with JIA, with clinical information, biological samples, and new data. Building on our success, and strengthened by important new cohorts and investigators, we now propose an ambitious consortium, CLUSTER, bringing together internationally recognised leaders in childhood arthritis and JIA-uveitis, with new collaborators and industry partners to deliver stratified medicine for JIA. CLUSTER will include multidisciplinary expertise in clinical, molecular, genetic, immunological, and statistical sciences, with UK leaders in paediatric rheumatology and ophthalmology, and those designing and delivering clinical trials in JIA and its associated uveitis.
The overall goal of CLUSTER is to define 'endotypes' (subgroups based on underlying disease mechanism) of childhood arthritis and JIA-uveitis, which more accurately reflect likely treatment response and disease course, linked to biomarkers that are feasible to measure in children, to allow targeted treatment decisions. We will adopt a P4 (predict, prevent, personalise, participatory) approach; our key scientific aims are to:
1. Identify 'biomarkers' (clinical, genetic, protein, gene expression or immune factor) that help predict treatment response in JIA, to allow a more targeted approach to medicine choices and prevent poor long-term outcomes;
2. Identify predictors (clinical, genetic, auto-antibody) of getting uveitis for children with JIA, to improve screening protocols and prevent vision loss;
3. Using specimens from both blood and inflamed joints, undertake state of the art analysis of cells, proteins and gene expression in JIA to define mechanisms of response to treatment and different disease types, and identify new treatments;
4. Integrate and explore all CLUSTER data together to define endotypes in JIA, that predict disease type or treatment response, with associated markers that can be measured, to enable personalised treatment and facilitate patient/parent participation in treatment choices;
5. Establish collaborative agreements with Industry and international partners to ensure that high-quality bio-sample collection and stratification design are used in future trials in childhood arthritis and uveitis.
Our programme of work will speed up the introduction of 'stratified' medicine for children with JIA. Earlier control of inflammation and reduced exposure to side effects will allow children to return to their education and full sporting and family life activities, prevent life long disability and blindness, and reduce costs to the health service and society as a whole.

Technical abstract
Juvenile idiopathic arthritis (JIA) and its associated eye inflammation, JIA-uveitis, can cause long-term disability and poor quality of life for children and well into adult life. Currently there are no validated tools with which to predict disease course or outcome, select treatment or predict response. Our proposal brings together internationally recognised leaders in childhood arthritis, JIA-uveitis, and bioinformatics, with industry, patient and clinical partners, as the CLUSTER consortium. Our goal is to define distinct 'endotypes' or 'strata' of childhood arthritis and JIA-uveitis, reflecting treatment response and disease course; integrate these with prognostic biomarkers; generate stratification algorithms, facilitate targeted treatment choices and propose new therapies.

The specific scientific aims of CLUSTER are to:
1. Discover, replicate and validate biomarkers for prediction of treatment response to drive stratified medicine approaches in JIA and JIA-uveitis;
2. Identify mechanisms and pathways in JIA and JIA-uveitis to define novel therapeutic targets and facilitate stratification;
3. Identify disease and treatment-response strata with markers for stratification;
4. Work with industry partners to deliver new stratified clinical trials in JIA and/or JIA- uveitis.

CLUSTER will build on success of the MRC-funded consortium CHART comprising 5000 JIA cases with biosamples and data (clinical, genetic, omics), and include new cases and cohorts. Initial analyses will inform power calculations for proteome, transcriptome and immunome data generation. Integrated iterative analysis will define strata, biomarkers of response, and enable design of new clinical trials partnering with patients, clinicians and industry. Validated strata with robust predictive biomarkers for JIA and JIA-uveitis will lead to earlier control of inflammation, improved outcomes, reduced disability and exposure to side effects and generate long-term health care savings.

Potential impact
Several groups of stakeholders will benefit directly from this research:
Academia.
The academic beneficiaries of this work will be those directly involved in the Consortium from 5 Universities, and also all those who contribute to the Consortium (basic, translational and clinical researchers in the field of children and young people's arthritis), as well as other collaborators with a focus on stratified medicine, inflammation and targets for treatment, pharmacogenomics, and life course research. In addition those working on other immune mediated inflammatory diseases (IMID) including adult arthritis and psoriasis, will benefit by our commitment to share and translate findings through collaborations across IMID Consortia facilitating meta-analyses across these diseases. In addition to engaging colleagues from across UK, CLUSTER will partner with parallel efforts from across the world (Understanding Childhood Arthritis Network UCAN; Childhood Arthritis Risk factor Identification Study CLARITY, and others). Benefit will come both through new knowledge, replication of findings in new cohorts and shared design of new stratified trials.

Public sector/NHS/policy makers.
The definition of methods with which to predict response to treatment, or specific comorbidities in JIA, will benefit the NHS and reduce economic burden to society. Accurate stratification of JIA patients using biomarkers would reduce uncontrolled disease, enabling HCPs to keep children out of hospital, improve school attendance, and reduce absence from work for parents caring for these children. The availability of validated stratified medicine care pathways would greatly improve management of JIA, benefitting care providers, commissioners and policy makers.
Patients/schools/the public: Throughout CLUSTER we aim to ensure meaningful inclusion and involvement of children, young people and families affected by JIA. As confirmed by our patient engagement in preparing this bid, uncertainty of response when a new drug is first tried causes much anxiety, and serial failure of drugs in resistant cases represents considerable added burden for families dealing with the complexities of a chronic illness. Better precision of treatment will reduce exposure to side effects from ineffective medications, reduce need for concomitant medications such as steroids, which leave long-term damage in growing children, and reduce visual loss. With wide dissemination of results, and implementation of new biomarkers, all patients with JIA (the ~15000 in UK, and many more beyond) and their families would benefit from this progress.

Industry.
Engagement with CLUSTER will provide benefit to Industry partners, including access to large JIA cohorts with biological data, newly defined treatment biomarkers and therapeutic targets, and to our UK-wide network of centres for clinical trials, with strong collaborations through Arthritis Research UK (ARUK)-funded EATC4Children and international trials organisations. For example, UCB have committed significant resource to testing of novel targets on their antibody discovery engine: such targets may well also be valid in adult arthritis, which would be readily testable through IMID/RA-MAP collaborations.

Charities and funders.
Charities and industry partners have already funded studies participating in CLUSTER, for several years. These include major funding from ARUK, for JIA studies (BCRD, CAPS, SYCAMORE, APTITUDE), and infrastructure through EATC4Children and ARUK Centres of Excellence; SPARKS UK and GOSCC: CHARMS study; NIHR: SYCAMORE; and Pfizer: BSPAR-Etanercept study. These agencies and other patient support groups and charities will benefit from realisation of the combined efforts of the CLUSTER studies, and the new knowledge generated. All funders will be acknowledged in resulting literature.

For strategies and methods that will be used by CLUSTER to deliver these impacts, please also see Pathways to Impact statement.